Multiscale superresolution microscopy

This PhD project aims to develop an exciting new microscopy technique for imaging and sensing across length scales that span five orders of magnitude: from nanometres to millimetres; from cell membranes to cell collectives. Building on our techniques in computational imaging, spectral imaging and fluorescence lifetime imaging, the student will develop techniques for measuring nanoscale-variations that could be used to quantitively map biological structure and chemical concentrations in three dimensions and at video rates. The research will involve the fusion of the science of imaging and sensing, optical-system design and computer algorithms for quantitative generation of images. The project will involve developing creative solutions, rigorous modelling and experimental optics. Modelling and algorithm development will be in a high-level programming language (eg MatLab, Python or Mathematica for general purpose programming or Zemax for modelling of image systems).